Revolution Forestalled: Writing Nottingham, 1973-1985

The goal of this thesis is to explore the ways in which close reading literary texts within their historical context can produce readings alive to the affective realities of the communities represented, and consequently new understandings of socio-cultural realities of the time. This is an evolution of what the American critic Fredric Jameson referred to as "historical formalism", a relatively untested methodology in the study of post-war working class British writing.

The site of this project is Nottinghamshire, in the decade preceding the failure of the 1984-85 Miners' Strikes. It was in Nottingham "that the strike was lost, in both psychological and material terms; it was there that the National Union was divided and the strike finally broken" (Morgan and Coates, 1989). The primary texts I will analyse are the novels of Nottinghamshire writers Alan Sillitoe, and Stanley Middleton, written between 1973 and 1985. Working-class British writing of the period usually evokes
representations of distressed communities, as in Alan Bleasdale's Boys from the Blackstuff (1982), or Pat Barker's Union Street (1982). Typified by a lack of singular protagonists, it represents the affective dimensions of impoverished communities. Middleton and Sillitoe's best-known contemporary works, however, are individualistic portraits of artists. The protagonist of Middleton's Entry into Jerusalem (1984) is a painter whose gaze only falls on Nottingham's poverty when it provides aesthetic interest; Sillitoe's The Storyteller (1979) centres on an artist who has come of age in the front rooms of pubs and working men's clubs, yet who is left cold by the politics of the time.
The main aim of this thesis is to demonstrate, through historical formalism and affect theory, the potential for literature to illuminate the political and affective preoccupations of the communities of Nottinghamshire, compared to those other industrial and mining towns. Were the economic pressures simply less felt in Nottingham than elsewhere? Is the foregrounding of form in Middleton and Sillitoe suggestive of a geographically-bounded political apathy, a crypto-conservative position constructed in
opposition to more radically concerned narratives of the time, or a return to modernist aestheticism? What can these texts tell us about the affective pressures and vectors of the time, both in Nottingham and the country more broadly? An in-depth understanding of historical and political texts enhances understanding of the literary material, but this relationship is dyadic. The literature can also teach us much about the history, a history whose narratives and exigencies threaten to re-emerge in 2022, which has been touted as another "Winter of Discontent". There is a time limit to the project: for some, the period in question is still in living memory, and through literature it is possible to revivify the affective qualities of the period. Though this is epiphenomenal to the focus of the project, which is rigidly temporally timeboxed, those affective qualities have the potential to contribute a great deal to current discourses around labour struggles, strikes, and periods of recession.